Organ Segmentation in PET/CT Images

There is an increasing need to measure multiple functional biomarkers of tumour heterogeneity and treatment response in complex cancer at multiple sites throughout the body to allow more targeted therapy and enhanced clinical decisions. Positron Emission Tomography/Computed Tomography (PET/CT) provides critical information for diagnosing, staging, and monitoring treatment responses in clinical practice with PET data capturing metabolic activity and accurately mapping disease dissemination. However, to date, PET has had limited spatial resolution due to the limited field-of-view and sensitivity of previous generations of PET scanners. Using the recently installed Biograph Vision Quadra Total-Body-PET/CT scanner(s) at the KCL/GSTT PET Centre and collaborating with the KCL PERL and GSTT Radiopharmacy, this project will develop novel PET tracer imaging strategies and analysis pipelines for organ and tissue-specific quantitative analysis.

Currently deep learning applications in PET/CT analysis face significant challenges, primarily due to their dependence on large-scale, expert-labelled datasets, which limits scalability and efficiency. An initial project will be to use a novel approach that minimizes reliance on expert annotations for segmentation tasks and incorporates a controllable fusion module to effectively integrate PET and CT data.Building on this work, the ultimate aim is to develop novel multiparametric imaging pipelines which will be achieved in a stepwise process with the next steps being the implementation of automated advanced kinetic modelling strategies for Total-Body PET data, thereby allowing multiparametric mapping of clinically relevant measurements. Eventually, we hope to feed into work to combine this PET kinetic data with clinically available datasets to build predictive models that comprehensively phenotype cancer at multiple sites across the entire body and aid prognostication in advanced cancer.